Media Practices of Belonging within Turkey's Queer Diaspora in Europe

The increasing digitalisation of everyday has a major impact on how migrant and diasporic communities cope with inequalities and
create a sense of belonging in a world shaped by anti-immigration politics. While most scholarship still understands diaspora along
the lines of mere ethnic belonging, this project will centre on how digital media practices in different localities shape transnational
diaspora formations around sexuality and gender identity. By focusing on how first generation LGBTIQ+ immigrants from Turkey in
Germany and the UK use different forms of media to create a sense belonging through connectivity and enact activism, this project
will explore how queer diasporic groups cope with social and political precarity and yet simultaneously contribute to the politics and
culture in diaspora and homeland. The unique arrangement of multi-sited participant observation, digital ethnography, in-depth
interviews, discourse and video analysis, and ethno-mimesis will simultaneously capture the complexity of media practices, digital
media and offline social interactions in an unevenly connected world. It will provide novel theorisation of the intersection of sexuality
and gender identities in migration patterns and diaspora formation, addressing an untimely gap in the field. The research results will
be presented as open-access publications, on international conferences, to NGOs, policy makers and journalists as well as part of a
migrating exhibition between Germany and the UK. The researcher will receive training in digital methods and ethics, media
anthropology, participatory research, and relational comparison from internationally leading scholars. The fellowship will consolidate
the researcher's path towards becoming an internationally leading scholar in queer migration and media studies. The researcher will
connect the host institution with new stakeholders and international research networks, and enrich qualitative research in the
institution.